Markets, urban demand and agriculture in the 16th-century Eastern Mediterranean

AGRDEMAND seeks to understand determinants of long-run agricultural change and its relation to wider economic progress. It
focuses on the pre-industrial Eastern Mediterranean, a region that has been conspicuously absent from the discussions around global
divergence in agricultural development. Firstly, using a large original dataset from Ottoman tax registers, the study provides the first
comprehensive picture of various regional agricultural production systems in the Balkans, Anatolia, and the Levant, and examines
how these evolved during a period of demographic expansion in the 16th century. Secondly, through quantitative and comparative
analysis, the study explores the role of market forces in shaping the geography and trajectory of pre-industrial agriculture. The project
also produces maps of key indicators and provides a compelling visual representation of the relationships between these variables.
The study breaks new ground in quantitatively investigating the impact of market forces beyond core Europe for the first time. Doing
so, it addresses two vital aspects of global divergence. Was pre-industrial growth driven by the agricultural sector or urban economies
and trade? Can a unified, dynamic, and non-Eurocentric framework explain agricultural change and its uneven diffusion both in and
outside Europe?
The interdisciplinary research utilizes quantitative methods and Geographical Information Systems while integrating historical
geography to study pre-industrial agricultural economies. It yields new empirical evidence and high-quality knowledge in an
understudied field, also bolstering EU's and UK's social science with unique expertise. By exploring the historical drivers of agricultural
innovation and change, AGRDEMAND integrates historical perspectives into contemporary discussions about transforming
agriculture into a sustainable sector that can meet rising food demand and enriches both theory and policy considerations.